Unravelling the drivers of groundwater recharge variability in the Indo-Gangetic Plain

This project will develop and then interrogate a large dataset to unravel the drivers of groundwater recharge variability in the Indo-Gangetic Plain, one of the most productive aquafers in the world that underpins regional food and water security.